Revealing DNA's Secret Structures

Think you know the structure of DNA? Think again. It is often assumed that DNA exists only as the iconic Watson-Crick "twisted ladder" double helix; but it can actually adopt many different types of structures. These "alternative" structures may play a role in gene expression (whether genes are switched on or off) and also in the development and progression of genetic diseases. Compared to the double helix, much less is known about these structures, how and when they may form in the genome. Potentially, targeting these alternative DNA structures could allow for specific interventions and therapeutics for genetic diseases.

This PhD project will involve developing fluorescent probes so we can learn more about these alternative DNA structures.